Invited Renewal Proposal: EPSRC Fellowships in Manufacturing: Additive nanomanufacturing techniques for integrated device fabrication

The United Nations University in Tokyo has estimated that an average 2 g silicon chip utilizes 1.6 kg of fossil fuels, 73 g of chemicals and 32 kg of water. This kind of waste is unprecedented in heavy manufacturing. For example, in car manufacturing the ratio of finished goods to waste is roughly equal. This is primarily because the nanomanufacturing technology used thus far is a layer-by-layer additive and subtractive process. As dimensions become increasingly small, the additive layers are increasingly smaller. Hence more subtractive waste is generated (as efficiencies are not one-to-one with further size scaling). Innovations thus far in nanomanufacturing have focused mostly on reducing feature sizes, which have now reached remarkably small dimensions, where further scaling will not deliver increased performance. This opens up the possibility of updating existing electronics, as functionality rather than scaling (or the feature size node) is the main driver. Meanwhile in academia, considerable research into self-assembly of nanoscale particles has also been of interest. With the renewal of this fellowship, I intend to advance developments during the last four years, not only within my group, but worldwide, towards integration of two or more additive nanomanufacturing processes to create functional devices. This research is supported substantially by industrial partners, to the tune of £339,700, underlining the significance of the research in industry.

Potential impact
EPSRC outlines in its strategic plan, the prosperity outcomes it seeks over the next 3 years, where it is specified that the future competitiveness and creativity of the UK economy will require the successful development of world-leading products, processes and technology based on the discovery and innovation in the mathematical and physical sciences, information and computing technologies, and engineering. The proposed research will lead to a healthier, resilient and more connected nation by enabling printing of electronic components on any surface, being able to eventually have a process that can be applied to biological systems at the very small scales, and by cutting the environmental costs of rapid prototyping at the nanoscale. Specifically, the fellowship extension will address this requirement by carrying out research in innovative, disruptive technologies, allow for Business innovation via digital transformation as all of the developed processes can be controlled digitally and also allow transformation to a sustainable society by cutting environmental waste of fabrication. Crucially it addresses a core need (Ambition P3 of EPSRC's "Productive Nation" outcomes of its delivery plan) to "make it local, make it bespoke" approaches. This fellowship intends to build processes and techniques that would allow this to happen at the nanoscale for the very first time in an integrated manner.